University of Surrey And Torr Scientific Limited

To develop a novel in-line x-ray monochromator system for x-ray photoelectron spectrometers based on the diamond-tipped x-ray anode technology to enhance the product range.